Do models of disengagement offer useful accounts of player behaviour and can they be used to improve game designs?

There are no disengagement models that focus exclusively on games. Having a disengagement model that offers useful accounts of player behaviour will give a clear understanding of why and when players disengage with games. Surveying players will see if the model is applicable. If so, it can be used to investigate how limited timed events affect disengagement and if their design can be improved to limit disengagement and improve reengagement. This research contribute to new studies into the relationship between disengagement and various aspects of games. This will not only help make games more engaging for players but will led to a better understanding of player experience.